Future Advanced Metrology Hub - Additional Funding

This grant provides additional funding for the EPSRC manufacturing hub: Future Advanced Metrology Hub.

Equipment - To facilitate the additional work, two relatively small pieces of optical equipment
will be purchased to increase the capability in the optics lab.